Weak Lensing with the Dark Energy Survey

Weak lensing with the Dark Energy Survey

I will be working in the weak lensing group of the Dark Energy survey. This will involve work on shear pipeline, SN fields catalog analysis and cosmology. I will also be using Cosmosis for wl analysis.

There will also be some work on combining sterile neutrino constraints from cosmology (Planck, CFHTLenS, DES) with particle physics neutrino oscillation experiments (MINOS).